Field Migration and the Publishing Ecosystem in the Digital Age

This project investigates how the publication of texts by YouTube creators, rise of
Twitterature (short-form storytelling on Twitter), commercial success of Instapoetry
(byte-sized poetry written via Instagram) and emerging creativity on TikTok
demonstrate the potential of social media to facilitate new forms of literary expression.
By exploring each platform's digital-to-print migration, this project sheds light on the
emerging intersection between book publishing and digital media studies to better
understand how social media impact publishing practices.
This project will identify the commercial force that digital creators wield within
contemporary culture and the power that their creative products have on
contemporary publishing.